Artificial Intelligence Reviewer of construction contract for subcontractor (Aircons)

A report by cost consultants at Arcadis reveals that the average construction dispute value in the UK was £27.7m in 2020 (The Construction Index, 2021). 76% of disputes in construction contracts involve the contractor/subcontractor (Thomas Reuters, 2022). Gateley (2022), the first commercial law firm to list on London Stock Exchange, explained that subcontractors frequently face damaging contractual disputes with employers and main contractors. The main problem responsible for this, according to Gateley is that many clauses that are highly unfavourable for subcontractors are inserted into the contract simply because many of them do not review it before signing.

Dispute of this nature can result in many subcontractors closing companies down or shedding skilled jobs to pay legal fees.

UH will carry out a literature review and check the feasibility of using Natural Language Processing (NLP) AI to read the contracts and use the classification and extraction features to identify clauses of concern. J-Wadel Solutions Ltd will investigate the optimal deployment solutions for the AI model considering cost and performance. The models should do the job within a minute and can be offered for as low as £100-per-contract. By reducing conflicts between contractor/subcontractor could also save many jobs and enable many subcontractors to maintain their economic activity and be a significant source of local skilled tradesmen jobs.